Brazil-UKRI: The recovery of the adaptive capacity of Pre-Columbian tree crops to environmental changes

Abstract
Multiple large-scale forest restoration strategies are emerging globally to counteract ecosystems degradation and biodiversity loss. However, these strategies often remain insufficient to offset the loss caused by anthropogenic development. At least two reasons could explain this incomplete performance: i) we ignore how human disturbance affects species genetic variability and their potential to evolve and adapt to the ongoing global changes; ii) there is a major gap in the knowledge about long-term (>100 years) ecosystem dynamics after human disturbance ends. In this project, we propose to investigate the adaptative potential of the Brazil nut and other Amazonian tree crops associated with Brazil nut areas, after anthropic disturbance cessation. We will sample plant leaf and cambium tissue and roots on Pre-Columbian archaeological sites, today known as Terras Pretas Amazônicas (TPA), where the descendants of ancient Brazilian nut trees still grow today. With selected TPA sites sequentially abandoned that have never been reoccupied, we will build a 2,000-year chronosequence. This chronosequence will allow us understand how the Brazilian nut trees and associated Amazonian tree crops recover their adaptive potential after they are released from domestication after Pre-Columbian peoples sequentially abandoned their lands to finally collapse around the XV century with the Spanish invasion. Our team that includes experts in forest restoration, domestication, and genomics will explore changes in the whole genome of the Brazilian nut tree and associated tree crops, as well as its associated soil microbiome, along the chronosequence. The results will help find genomes with increased genetic variability and thus adaptive potential, by identifying specific functions related to an enhanced adaptive potential. Propagules from individuals with these functions can then be used in tropical forest restoration, and agriculture, increasing the resilience and resistance of forests to ongoing global changes.